NCRI South of England Prostate Cancer Collaborative: Infrastructure Renewal

Following a review carried out on prostate cancer by the Cancer Research Funders Forum in 2000 major funding bodies including Cancer Research UK, the MRC and The Department of Health joined forces to injected new funds into prostate cancer research, in recognition that research on this common cancer was grossly under-funded. Two Prostate Cancer Research Collaboratives (PCCs) headed by Professor Colin Cooper and Professor David Neal were set up in 2001. The vision for the two PCCs has been to use these funds to (1) support competitive programmes of translational science to enable them to become self-sustaining; (2) to establish programmes for training young people in prostate cancer research; (3) to provide pump-priming funding for innovative projects; and (4) to provide infra-structure to develop a well-characterised bio-repository for prostate cancer research to support the science. As a result of this initiative the PCCs have created an internationally competitive prostate cancer community within the UK that did not exist prior to the setting up of the PCCs. This application is a request for two years of NCRI funding to support PCC infrastructure, including bio-repositories and databases, that underpins this initiative.

Technical abstract
Both the Southern and ProMPT Prostate Cancer Collaboratives (PCCs) are dedicated to setting up internationally competitive research aimed at understanding the aetiology and subsequent mechanisms involved in prostate carcinogenesis, developing improved markers for predicting the clinical behaviour of prostate cancer, and discovering new treatment strategies. This has been achieved by recruiting new scientists and clinicians; re-orientating the interest of existing research groups; training new young scientists and clinicians; and building translational networks. In short we have created an internationally competitive prostate cancer community within the UK that did not exist prior to the setting up of the PCCs. Importantly the PCCs have now had a number of international successes. Critically all of these ongoing activities are dependent on NCRI funded infrastructure. The NCRI infrastructure requested in this application will continue to be used (i) for the collection of tissues for bio-repositories, (ii) to prepare biological specimens in a form (eg preparation of TMAs, DNA, and RNA) that is of more immediate use to scientists (iii) to construct a joint PCC databases to store information on biological samples their linked experimental results. In particular these activities underpin the joint PCC biomarker discovery and the joint NCRI Prostate Cancer Map Project.